ATD Headform with jaw for assessing facial injuries in sport.

Impact injuries are often a common occurrence when it comes to sport activities and can range from soft tissue damage all the way to bone fracture. This means that in sports, innovation is needed to try and improve the daily lives of athletes when it comes to injury prevention and PPE. A part of injury prevention is trying to prep and test sports equipment to make sure that they are designed and work to a high safety standard. One equipment that is important the gum shield used for highly physical sports such as rugby, American football and even basketball. Head injuries in these sports are very important and can leave an athlete side-lined for weeks. it is important that the sports equipment such as helmets and gumshields are tested correctly to improve the safety of these sports. Current tests methods for mouthguards involves using an unrepresentative human surrogate to develop the product [1]. This is unideal because having an unrepresentative PPE can create an environment in sports that is unsafe and fake equipment behaviour in real world application [2]. Previous work has been done by Payne using Polydimethylsiloxane (PDMS) silicone elastomer to represent soft tissue for creating a better test surrogate, and current developments within STI by Rory England to develop a skeletal head form to test head PPE. There are advances being made in the field, but more can be done. The proposed research approach is to take information from these two studies and developing it further by creating a head form with a moveable and tuneable jaw; current head forms use a static jaw. With my expertise in polymer science, especially in elastomers and fracture mechanics, I believe I can create a head form with an interactive jaw that is representative of human tissue behaviour. This could also be applied into other STI research projects (LU surrogate neck). This research would allow me to build on my engineering skills and apply them to an ongoing problem, creating a head form that enables a biofidelic mouthguard retention test and more realistic representative of the jaw for impact testing.